University of Brighton and Creative Technologies Limited

To apply security and privacy, and requirements engineering expertise to component design for financial advice software; to embed data mining and artificial intelligence expertise to develop an automated financial advice tool.